Searching for di-Higgs boson production and combinations on the Higgs boson using data from the ATLAS experiment.

This student will work on Run 2 combinations of Higgs boson channels in order to perform interpretations of data relevant to furthering our understanding of the Higgs field. This will feed into optimisation of di-Higgs analyses for Run 3 data taking to improve our understanding and constraints on the triple coupling that is related to inflationary modles of the early universe.